Low cost and widespread water quality monitoring for pollution control

The quality standards of waterways (rivers, lakes, reservoirs, canals) is enshrined in EU and UK law and procedures are becoming more complex and demanding. Current water testing techniques involve the use of expensive and bulky meters and PC’s which require valuable bench space and science trained technicians to operate and interpret results. We have developed an innovative sensor which can transmit data covering the key water quality variables. Our idea is to develop this further and offer a low cost method of achieving multiple point measurement, which is currently prohibitively expensive. This will enable the cost effective water quality measurement and monitoring over a wide scale and possibly over the length of the waterway. Our adaptable, system will allow all water quality stakeholders to monitor water quality and assess any issues in a timely and cost effective way.